GCRF RESEARCH FOR HEALTH IN CONFLICT (R4HC-MENA): developing capability, partnerships and research in the Middle and Near East (MENA)

Two billion people currently live in areas of conflict and fragility, reflecting a rapid increase in wars, ethnic strife and other man-made disasters since 2010. The world is also experiencing the greatest forced migration crisis since the Second World War with 65.3 million forcibly displaced persons, 40.8 million internally displaced persons (IDPs), 21.3 million refugees and a further 10 million stateless people. Across the Middle East and North Africa (MENA) region protracted conflicts in countries such as Syria and Libya, as well as Afghanistan, Iraq and Yemen, have led to dramatic increases of refugee populations in Turkey, Lebanon, the Occupied Palestinian Territories and Jordan. War affected populations from these countries have undergone the epidemiological transition and therefore present new health challenges. In particular, the diagnosis, management and treatment of non-communicable diseases (NCDs) present new challenges for domestic health systems, as well as for humanitarian and development aid providers. These challenges also threaten domestic health commitments to Universal Health Coverage (UHC) and the Sustainable Development Goals (SDGs). This new humanitarian-development-health nexus demands a unique research agenda radically different from traditional approaches that address health challenges in low-income countries with weak governments, institutions and a mainly communicable disease burden.

Without proper research capacity to generate crucial evidence to inform health policy and care, it will be impossible for countries in the MENA region to plan for rational and affordable health systems, sound economic policy and more effective aid effectiveness. The vision for our R4HC (Research for Health in Conflict)-MENA partnership is to build sustainable research capacity in this region to address major health challenges arising from conflict, specifically cancer and mental health as key NCDs.
R4HC-MENA will build research capacity in four distinct areas: (1) conflict and health; (2) the political economy of health in conflict; (3) cancer; and (4) mental health research in regions of conflict. This research capacity will focus on training staff in a variety of theoretical and practical methods for studying these areas, as well as conducting and publishing research projects to build further capability and disseminate findings. R4HC-MENA will enable lead countries in this region to grow and sustain research capacity that can critically inform aspects of health development that relate to armed conflict in the region. This will inform not only regional and international policy-makers, but also the development of affordable and equitable clinical models of care and pathways in complex NCDs such as cancer and mental health. R4HC-MENA will also link together regional ministries and academic centres, and key international partners, to widen the research to policy translation, and critically inform the health development agenda in other regions affected by conflict.

Potential impact
The R4HC-MENA partnership has been built through a series of specific concept development meetings via the offices of the Chatham House-Syrian Public Health Network, the WHO EMRO Expert group and Ministerial leads at the 2016 World Health Assembly (e.g. see www.uicc.org/69th-world-health-assembly-live-update). This has resulted in early co-development of the overall program of activities and has ensured that both academic and policy-makers in direct partner ODA countries are fully committed to the life of this program and its sustainability. As articulated by partners in Jordan, Lebanon, Turkey and the Occupied Palestinian Territories, health development in the context of a region in conflict is economically critical not only to domestic populations but also to the ability of countries to host refugees, internally displaced persons (IDPs) and economic migrants. This program will also directly address two major NCDs - cancer and mental health - that are the cause of significant poor quality of life, suffering and productivity losses, due to morbidity and premature mortality. Impact will be delivered through the three strands of R4HC-MENA:
Building research capacity in conflict affected areas with a focus on health, the political economy of health and NCDs in the MENA region. The UK partner institutions will generate major new hubs and networks of academic excellence that will provide a focus for research education for the MENA region with an understanding that economic development for health is crucially dependent on evidence to inform policy. R4HC-MENA will provide substantial research infrastructure to support this need by training in the UK and in MENA partner countries substantial numbers of senior (4-6 p/yr),and middle-junior faculty (up to 40-50 /year) across the four work streams. New technology enhanced learning modules and tools will also be developed for both UK and MENA partners to support distance learning programs.
Partnerships: R4HC-MENA will link ODA partner countries with major advocacy groups, for example the National Cancer Institute Centre for Global Health-Cancer and the Harvard Humanitarian Initiative-Conflict and Health, which are able to provide bridging into major sources of research funding to help further build capacity in ODA countries. During the course of the program, R4HC-MENA will widely engage with major regional funders such as the Organisation of Islamic Cooperation, the Qatar National Research Fund and the Gates Foundation with whom we have had preliminary discussions at the 2016 World Innovation Health Summit in Doha about building cases for long-term research support for conflict and health. We will also use the partnership and key outputs to engage with a wider group of stakeholders such as humanitarian and development agencies, the private sector and other countries affected by conflict and humanitarian crises in order to embed this critical area of health research into a wider global audience.
Research projects proposed by R4HC-MENA are conceptualised to have maximum impact in each of the four work streams. For conflict and health research the use of novel tools for health intelligence in conflict is crucial for addressing major lacunae in current approaches to health surveillance in complex conflict environments. In the political economy of conflict data generated from understanding how current policies frame affordable NCD care, delivery will be crucial for regional multi-lateral organisations and Ministries of health. For research into cancer in conflict the data generated on national cancer surgical capacity, models and pathways of care will be essential for national cancer surgical plans. Palliative care outcome projects will build regional models of care. Lastly, mental health in conflict data will be generated to ensure locally meaningful care and models for intervention are regionally applicable.